Tidal Breathing Research for Respiratory Disease Management

Cambridge Respiratory Innovations Limited (CRiL) has been awarded an Innovate UK grant to complete research into tidal breathing monitoring across a wide range of respiratory conditions. The CRiL team have developed a low-cost personal respiratory monitor which measures the CO2 in normal tidal breathing. Their goal is to develop a range of personal respiratory monitors to help people who suffer from a range of respiratory diseases to better manage their condition. CRiL's N-Tidal C is powered by an advanced expitaxially-grown LED CO2 sensor developed in partnership with Gas Sensing Solutions. Although it uses advanced technology, the medical device is very easy to use, since it requires no forced expiration. CRiL's low-cost medical device accurately measures CO2 concentrations more than 50 times per second in normal tidal breathing. CRiL's N-Tidal C has recently been used in a significant exploratory clinical study with patients with COPD. The breathing records demonstrate clear changes in the breath record start to occur in COPD about 48 hours before a COPD exacerbation. The CRiL team are investigating whether their technology can predict attacks in asthma and help to improve medicines adherence and disease management across a range of respiratory conditions. The development of CRiL's innovative technology has been supported previously by both Innovate UK and SBRI Healthcare.